Determinants of microbe-host responses in the gut across life

Technical abstract
To probe specific mechanistic aspects of the gut microbiome's positive influence on health throughout life, we have developed a systems-level experimental approach. We will use innovative in vivo, in vitro, and in silico tools/models in tandem with a key longitudinal cohort (pregnancy and early life) to define and refine novel intervention strategies that will promote gut health. Our multi-disciplinary research theme managed by QIB and university research leaders, maps to three objectives. These objectives will determine how microbes (bacterial, viral, fungal) establish and maintain a balanced community that modulates host homeostatic cross-talk within the gut.

This theme involves a 250-particpant longitudinal population study of pregnancy mothers and their infants, up to 2 years of age.

Theme 1 focusses on the gut during the very first stages of life, and in the elderly, and will seek to unravel: (i) how pioneer/keystone microbial species facilitate healthy development (ii) which microbial mediators modulate microbe-microbe and microbe-host cross-talk and (iii) bi-directional immune system-microbiota interactions within the gut.

Theme 1 Outputs

• identification of critical pre- and post-natal periods for establishing a healthy intestinal microbiome and the contribution that host and environmental factors play

• define molecular mediators of microbe-microbe and microbe-host crosstalk important in microbial ecology and establishing tolerance

Our integrated plan of work will ultimately determine microbiome- and host-associated pathways that could represent key targets for lifestyle changes and therapies that reduce the incidence and burden of infectious, metabolic, and immune-mediated conditions.